Spaces of Translation: European Magazine Cultures, c.1945-65

This project will study a small constellation of important literary and cultural magazines from three countries (Britain, France, Germany) in order to consider how, through translation, they explore and construct notions of European identity in the period following from the end of World War Two to the mid-1960s. Rapid shifts towards decolonisation, the Americanisation of European culture, the rise of anti-militarism and the strategic and ideological conflicts instigated by the Cold War all stimulated an ongoing reassessment of what the European idea stood for and whether or how it might be achieved. Using the notion of periodicals as 'European spaces' (Brolsma and Wijnterp, 2018) the project addresses the following research question: how does periodical culture in Britain, France, and Germany use translation to reconfigure a vision for Europe after the catastrophe of World War Two?

At the heart of the project lies a focus on the practice of translation as carried out in the magazines under consideration: what is the significance of the translation of works of poetry, fiction, criticism, and non-fiction in our corpus in this period? How do translated texts operate as vehicles for the forging of new European identities? Does the crossing of linguistic boundaries produce alliances across national borders? Conversely, in the practice of non-translation do we see a new assertion of national languages and identities? Do bilingual magazines in this period (e.g. Two Cities, Adam, The Gate/Das Tor) work to bring diverse national literatures together, or mark their continued divergence?

So far, little research has examined how literary and cultural journals responded to these turbulent post-war years by acting as a platform for intellectuals to promote their visions of Europe, forging transnational networks and being actively internationalist in their cultural commitments. We will mount a range of events to explore these questions, including workshops, an international conference, a public-facing exhibition, and a website with translated materials from the magazines studied. In addition we will also publish a number of articles and a co-edited book of essays to reflect the work of the project.